Complex stochastic systems.

Many real-world systems exhibit intrinsic randomness at the level of the smallest components, and these components interact in complicated ways to produce macroscopic phenomena. This project will use modern probabilistic techniques to study such systems.